Creating a new rental marketplace for the creative sector

Greater Manchester based Wildfire Ecommerce Ltd has launched _Spread Like Wildfire_, a platform that gives creative professionals access to multiple ownership models for video production equipment such as outright purchase and finance.

Wildfire Ecommerce is working alongside AI research and development company INEVITABLE Ltd and the University of Manchester to develop a peer-to-peer rental marketplace within the platform. This new rental marketplace provides a new revenue stream for people in the Creative sector to earn money from renting their equipment out to other creatives.